SUPPLY DESIGN HIGH EFFICIENCY, HIGH DENSITY DC POWER DEMONSTRATOR

This project aims to deliver the highest efficiency EV charging platform in the market. Providing the most efficient solution to maximise electricity utilisation and miles per kW/h consumed. By 2025 it is expected worldwide EV will add an additional 5000GW of demand on the grid; 130GW in the UK. Supply Design is focused on ultra-efficiency DC fast charging technology, using our innovation in 3 phase AC to DC power to offer the customer a
clear competitive advantage in size, weight and performance. Electric vehicle (EV) rapid charging is one of the key performance enablers for wide spread adoption of battery electric vehicles (BEV).
SD are offering suppliers the opportunity to create the most efficient and smallest EV charger in the market. We have identified opportunities in applications like EV charging, where our invention can save energy, cut CO2 emissions and cut costs. We are on target to produce the most efficient DC EV rapid charger in the world. By the end of this project we should be able
to demonstrate DC rapid charging that reduces charging losses by >50%. This in turn decreases energy consumption over the next leading competitor by about 10%. The product size, weight and cost advantage in our low component count design will also add to our appeal.
This target of this project is to get SD into a new market and build our reputation within the supply chain with demonstration hardware that will create partnership to take our technology to market.